Retro fit Insulation to Underfloor Cavities

The project is for the development of an insualtion delivery system to cavity or suspended floors in domestic buildings. The proposed system will access the underside of the floor by gaining access through the external ventilation bricks. This will cause no disruption internally.The funds will be used to perform sanity calculation to confirm that an existing technology can be adapted to this fucnction.